Integrating Genome-Scale Mechanistic Modelling Approaches for Dynamic Pathway Metabolic Engineering

Manufacturing complex pharmaceutical chemicals can be expensive and produce toxic byproducts which are bad for the environment. Metabolic engineers can modify microorganisms like bacteria using genetic engineering techniques to create these chemicals instead. Forcing bacteria to produce large amounts of a foreign chemical can cause them to grow more slowly, reducing total overall product production. Inserting genetic regulatory circuits which automatically respond to cellular conditions can help organisms dynamically respond to their environment and continue producing product. However, creating these more complex circuits can require many costly experimental iterations. Computational methods offer a low cost option to design these control circuits; however, widely used genome-scale methods like flux balance analysis (FBA) assume steady-state metabolic fluxes and do not adequately account for metabolite and enzyme dynamics. Ordinary differential equation models offer another paradigm which includes non-steady-state dynamics but are computationally infeasible at the genome scale. We propose to combine these two approaches in a single integration loop, using FBA to compute cellular growth rates and background metabolic fluxes and ODEs to model exogenous pathway dynamics.